Precision targeting of primary central nervous system lymphoma and its tumour microenvironment

Primary central nervous system lymphoma (PCNSL) is lymphoma (immune cell cancer) confined to the brain. Compared with other types of lymphoma, the outlook is poor, with only 1 in 5 patients still alive 5 years after diagnosis. Relapse of the disease within the first 2 years after treatment is a common occurrence, and long-term survival following relapse is rare. There is a pressing need for new treatments for this condition which can reduce the risk of relapse without being too toxic for patients to tolerate.

Here we propose to use single cell multi-omics (measuring RNA molecules inside cells and protein molecules on the surface of cells) to understand the behaviour of PCNSL cells and their interactions with surrounding immune and brain cells. To our knowledge this will be the first study of its kind to be performed in this disease area. Experiments performed will include measurements of gene activity and proteins expressed in the cancer and surrounding cells. This information could have broad and important implications for the management of PCNSL. By better understanding how the cancer cells behave and interact, we will be able to identify targets for new cancer treatments and combinations of treatments which could improve outcomes for patients.

We will confirm our findings by looking at PCNSL cells within their tumour environment in archived diagnostic tissue samples, and we will compare with a genetically similar type of lymphoma (testicular lymphoma) within its distinct tumour environment.

The research is being carried out in the Biosciences Institute at Newcastle University in collaboration with the Newcastle upon Tyne Hospitals NHS Foundation Trust. We will seek consent from patients to use excess tissue samples from brain biopsy at this single UK centre. These samples will be surplus to diagnostic requirements and so the study will not affect the diagnosis, treatment or care those patients receive in any way.

Fully anonymised data from the study will be made publicly available for other researchers to explore, in line with policies of the publishers and the proposed funding bodies.

Technical abstract
Primary CNS lymphoma (PCNSL) is an aggressive brain tumour with poor outcomes compared with non-CNS large B cell lymphomas. There is a pressing need for innovation in treatment regimens that limit systemic toxicity and reduce risk of relapse. To improve therapeutic targeting, a comprehensive description of PCNSL and its immune context is required.

Given the perivascular distribution and immune-rich context of PCNSL, my hypothesis is that PCNSL growth, survival and immune evasion is supported by endothelial cells (EC), perivascular and monocyte-derived macrophages. Fresh PCNSL material will be obtained during peri-operative diagnosis, where a neuropathologist will evaluate diagnostic material and provide surplus for research.

The aims of this study are to:
1. Generate a single cell atlas of gene and protein expression in PCNSL, enriched for non-immune cells
2. Predict spatially-relevant PCNSL-environment interactions, focusing on macrophages and ECs
3. To validate key interactions in a larger cohort of PCNSL samples

I will use single cell transcriptomics with linked surface antigen profiling (CITEseq), spatial transcriptomics (Visium) and computational analyses to investigate the landscape of PCNSL tumours and the interactions between endothelial cells, macrophages and PCNSL cells. I will explore the wider context of these interactions in a larger cohort of PCNSL and control lymphoma biopsies.

These experiments will generate the first multi-omics data on PCNSL at single cell resolution and with spatial awareness. It will complement existing scRNAseq data by enriching for ECs and macrophages. My study will delineate cell subsets that support PCNSL survival and pathways involved in this support. I will focus my findings on the cellular pathways or interactions that can be disrupted for therapeutic benefit in PCNSL using existing immunotherapies, but my findings could form the basis for new drug development.